Cyber-Sec 2

Bob’s Business was originally created through collaboration between the Mid Yorkshire Chamber of Commerce and Industry
(MYCCI) and the Department for Business Innovation and Skills (BIS). Bob’s Business™ was developed as a tool to raise
awareness of Information Security related issues in Small and Medium Enterprises (SMEs).
In 2007 we became a commercial enterprise, offering licensed access to organisations wishing to tailor our product to reflect their
company policies, assisting them in their pursuit of ISO27001 compliance.
More recently we have worked in partnership with our customers to develop a number of bespoke modules, expanding our portfolio
to contain a range of subjects on compliance issues including Data Protection, Freedom of Information and PCI DSS.

We believe we have a fresh take on information security awareness and compliance training. Our varied client base comprising of small, medium, large, public and private sector organisations, highlights the success of our product in engaging with learners from diverse working environments.

We recognise how important it is for our customers to maintain a sustainable awareness campaign, throughout the training programme. This is why we have developed an employee engagement toolkit to support your implementation of our training. This is just part of our commitment to great customer service.